Subverting the Empire: The British perspective on antiimperial resistance within the Commonwealth

This research would seek to examine how the United
Kingdom responds to anti-imperial resistance from the
Commonwealth of Nations. This means demonstrating
historically and presently that the UK in an imperial state,
and the Commonwealth was born out of this imperialist
desire. Despite this, the Commonwealth has taken various
stances that have directly conflicted with the imperialist's
ambitions of the UK.
This research would seek to examine how the UK responds
to this resistance by examining four case studies: The Suez
Canal Crisis, South Africa's departure from the
Commonwealth, The Rhodesia crisis and lastly Britain's
departure from the European Union. This research will be
drawing its data from a variety of archives. These include
physical archives such as the National Archive and the
Commonwealth Archive in Marlborough House, and online
archives like the Parliament Archives and House of
Commons Library. This research will also be gaining data
from interviewing elite figures from a variety of British
foreign policy think tanks and originations such as Foreign
and Commonwealth Office or Chatham House. These elites
will provide insight into Britain specific objects in its
interactions with the Commonwealth.
This research is informed by the theoretical lens of Marxist
anti-imperialism. This means that understanding
imperialism as the final stage of capitalism. A class
analysis is combined with an analysis of race to better
understand the case of British imperialism.